Wasted Threads

Wasted Threads is a centralised and creative digital Fashion-Makers Hub, bringing creators and makers together, with our own digital sewing patterns and sources of sustainable textiles

Using our own LALA pattern designs we encourage the use of Deadstock fabrics with recycling, reuse and upcycling of second-hand & pre-worn clothing, otherwise destined for landfill, to be Loved and Loved Again (LALA). Our consumers are sustainability driven and attracted by The Wasted Threads culture of 'Love Fashion, Hate Waste' and 'Let's Remake the Future Together'.